Street names communicate place-based legacies of power and civic identity

With Sheffield City Council, this project will examine colonial
legacies of street names by exploring the interdisciplinary heritage context
of street naming and examining responses to contested street names. It will
implement ways of communicating street name legacy via an extended
placement with the SCC Economy, Skills and Culture. This will develop a
theoretical and methodological framework for the study of street names as
cultural heritage, advance a strategy for communicating their heritage value
and generate implementable objectives for SCC.